Building an endoscopic diamond magnetometer towards surgical applications

Diamond magnetometers are sensitive sensors of magnetic fields. Designing these to be fibre coupled means that a small mobile sensor head can be combined with the larger electronics needed to reach high sensitivity. We have built sensitive fibre-coupled diamond magnetometers, and in this project, we will build a version that will be suitable for assisting surgeons operating on breast cancers.

Magnetometers are currently used in breast-cancer surgery in two ways: one of these is that a 5-mm-long magnetic cylinder can be placed where the cancer is during medical imaging, and then when the tumour is later removed (after radiotherapy and/or chemotherapy) the cylinder shows the surgeon which volume to remove. A magnetometer is used to find this magnetic cylinder. In addition to this, the surgeon wants to know where the cancer may have metastasized to. By injecting a magnetic liquid into the tumour region, and following where is goes with a magnetometer, secondary cancers can be removed also. While the first of these techniques is quite successful, the second is often less so, meaning that alternative methods must be used such as injecting a radioactive tracer. However, the radioactive tracers require significant extra work and cost for the hospital because of the health and safety precautions required. With a more sensitive magnetometer, these radioactive injections could be avoided.

Building a sensitive magnetometer with a sensor head that is small enough and flexible enough for endoscopy and laparoscopy would provide new possibilities for doctors and patients. Endoscopy uses the body's natural openings to see inside the patient, while laparoscopy is known as keyhole surgery because an incision is made. The sensor head of the magnetometers currently used for breast surgery are rigid cylinders with a diameter of 18 mm and a length of at least 100 mm. The smaller sensor heads that we will build for this project could lead to new procedures based on magnetic endoscopy and laparoscopy. We will not do any work with patients or healthy volunteers as part of this project because currently we are focused on building the device. However, two of the co-investigators on this proposal are surgeons to ensure that we move quickly towards a useful device. One of these surgeons uses the 18-mm magnetometer during breast surgery.